A universal model for detector simulations for space applications

The current and next generation of spaceborne instruments embarked upon ESA Science
missions have moved observational astrophysics into an era of precision astronomy.
Instruments are designed to maximize specific, high-precision science returns that push
technical capabilities ever closer to their theoretical limits. In parallel, rapid advances in
computational methods have unlocked the capability of relying on instrument simulations
accounting for complex optical, mechanical, thermal, and other effects to achieve these high precision science cases.
The implementation of detailed instrument modelling now spans all phases of a project:
translating the high-level science requirements into a defined instrument concept,
monitoring the compliance between science performance specifications and requirements
during the design and construction phases, optimising science return through calibration,
planning for science operations, and analysing astronomical data products.
One critical aspect of instrument simulation is the behaviour of the detectors. While many
instruments use similar (and in some cases identical) detectors, most instrument teams have
implemented the most important basic detector effects for their application into their
instrument simulators independentl